Padify

Publishers see great opportunities in delivering their content to the rapidly expanding mobile market, particularly on the iPad. However, existing production solutions have not been developed with this new output channel in mind, resulting in long lead times and a lot of manual rework, and/or resort to algorithmic layout, giving poor results for design-led publications.
We believe there is a gap in the market for an optimised, mobile-oriented solution that converts content to the new HTML5 standard with a high level of design fidelity.
Padify will work by letting publishing staff remix content originating in a legacy print production tool; typically, InDesign or a content management system. It will use algorithmic layout to speed production, but allow the results to be manually overridden to allow for pixel-perfect composition. It will let users add video and other interactive elements, and will export HTML5 as downloadable files or through an API.
Padify will reduce the production costs for designed mobile content, helping existing publishers with the transition from print, and reducing barriers to entry for new publishing ventures. It has applicability to a range of sectors including magazine publishing, education, and non-fiction ebooks.